New Materials for a Solar-Powered Recovery

This project will speed the development of Cambridge Photon Technology's (CPT) photon multiplier film, a radical improvement to silicon solar photovoltaics with the potential to increase their power by as much as 20%. Innovate UK funding will help CPT to (1) recover from delays caused by the pandemic, (2) establish UK leadership in a vital industry for the future, and (3) fight climate change by increasing the supply of affordable clean energy.